Maximising the Use of Existing Administrative Data Sets for Wales through Computer Modelling and Simulation

The first task to undertake will be to consult with the other stakeholders and to discuss which administrative data sets need to be considered as demonstration projects. It is envisaged that at least two projects will be developed within the length of the fellowship but there may be others if time allows. The number of projects completed will depend on the availability and quality of the data and the amount of modelling required. The choice of demonstration project will also depend on which policy requirements are identified by the Welsh Government. For example, two projects which have already had strong policy requirements identified are (1) a study of cardiac surgery scheduling, and (2) modelling future social care systems. I envisage that this area of the project will be driven by key personnel in WAG and HMC2 who will have a clear idea about which projects they want to develop.

The next stage is to see whether the data is usable or if additional data needs to be acquired. The provision of further data sets to HMC2 would need to be negotiated. Any information relating to the administrative data would be documented ready for its inclusion in the relevant "key findings" report.
The next step will be to review possible computer model and simulation techniques that can be used. Computer models and simulation allow whole systems to be modelled in a computer environment, and "what-if" scenarios to be run which help as an aid to decision making. For example, a computer model can be developed which represents the number of patients awaiting cardiac surgery in a particular hospital. The model can be used to see what happens if more beds are added to the ward or if the theatre availability changes. The modelling techniques that are likely to be used are System Dynamics (SD) and Discrete Event Simulation (DES), both of which have been used significantly in healthcare modelling (HIV, TB, and optimising hospital resources). System Dynamics is a way of modelling very complex systems. It is deterministic in nature and relies on feedback loops and time delays which affect the whole system. SD can deliver a wealth of qualitative and quantitative output, particularly at policy level. In Discrete Event Simulation the system is modelled as a sequence of events where each event happens at a specific time and causes a change in the system. DES is stochastic in nature and allows different events to occur within the system according to chance, therefore capturing the uncertainty of the modelled system. The models developed are typically very visual which helps communicate the findings to a non-mathematical audience. The choice of method will be driven by the data and complexity of the system under investigation. Through my work at the Veterinary Laboratories Agency and my PhD, I have almost eight years' experience of developing computer and simulation models which I will draw upon to develop the models for the demonstration projects (England et al (2004), Jones et al (2004) and England (1997)).

Once the computer model and simulation techniques have been reviewed and discussed with experts within the School of Mathematics and HMC2, the models for the demonstration projects will be developed, tested and validated to ensure that they are an accurate representation of the systems being considered. The chosen models will be documented and explained to the other stakeholders.

Finally, the "key findings" and technical reports for each project will be completed and presented to the main stakeholders in this project. Conclusions and future work will be discussed along with how the available data can be used for other purposes, and how the methodology can be applied to other areas or feed into the other fellowships. It is also hoped that any findings from the fellowship can be written up and submitted to Operational Research or other suitable journals.

Potential impact
The immediate beneficiaries from this Fellowship are the Welsh Government as the results of analysing the administrative data and developing the computer models will support them in policy and decision making. It will allow them to see how their data can be used to identify areas where changes could be made that would lead to improved outcomes. The computer models and simulations will be very useful in assessing different "what-if" scenarios. For example, in the case of a model that represents how cardiac surgery is scheduled the model can be used to investigate what happens if one of the surgeons is unavailable for a specific length of time during the day.
The work carried out in the Fellowship will also enable the Welsh Government to see how the data that they have available could be used for further tasks thus reducing the need to collect more data which can be costly. The project may identify information that has already been collected but has not been used, or could be used in a different way.
It is envisaged that officials from the WAG will be very involved throughout the Fellowship. They will provide a valuable insight into the areas of administrative data that are of the most importance to the policy makers in the Welsh Government. They will also be extremely important when the computer models and simulations are developed and tested as they will highlight how accurate the models are and will provide expert opinion on parameters associated with the models. It is also expected that members of the Policy, Knowledge and Analytical Services group will provide expertise when the models are validated. It is very important that the final users of any model developed have had a thorough involvement in the development process as they will know that it accurately represents the system they want modelled and are more likely to trust the results it produces.
The Health Modelling Centre Cymru (HMC2) will also directly benefit from this Fellowship. As well as providing expertise and advice into the project they will see how key Welsh administrative data sets can be used. They will also benefit academically by seeing how their expertise in Operational Research is used to develop the computer models and simulations for the demonstration projects. It is envisaged that any new techniques or methodologies that originate from this Fellowship will be taken up and used in future work carried out by HMC2. As the proposal states, there may be a need for further data to which HMC2 may have access. It is also expected that any key findings will be documented in reports and journals and the members of HMC2 will either contribute to those reports or be credited for aspects of the work. Members of the Health Modelling Centre will be involved throughout the Fellowship providing their expertise in analysing the data, developing, and validating the computer models. They will also be asked to review the "key findings" reports and technical documentation before it is circulated to the other stakeholders.
Others who are likely to be interested are other organisations who collect large amounts of administrative data, for example the educational sector. It is envisaged that any lessons learned from this Fellowship can be applied to other public services in Wales. External stakeholders will be given an opportunity to provide an input into the project and to receive any results from the Fellowship.
Although this Fellowship is centred on administrative data in Wales, the methodologies may be applicable to similar data from other UK governmental organisations. It is hoped that members of WAG and the Health Modelling Centre will pass on their findings and experiences to colleagues in other similar organisations.
In summary, it is expected that whilst the internal stakeholders will directly benefit from this Fellowship, the methods, results and lessons learned could be applicable to a much wider audience.